Project BlueWater: Multi-use drones for emissions monitoring, logistics delivery & data collection in ports

Project BlueWater, led by Skyports Drone Services, aims to revolutionise port and harbour operations with cutting-edge drone technology. This initiative will pave the way for cleaner, greener operations, showcase the benefits of drones in real-world settings, and ultimately integrate them into daily port activities both in the UK and globally.

BlueWater will explore how innovative, multi-purpose drones can enhance smart shipping, improve port efficiency, reduce greenhouse gas emissions, and boost air quality through electric drones. The project involves collaboration with Consortiq, Portsmouth International Port, other UK ports, and global shipping companies to assess port-based drone services' technical, economic, environmental, and operational aspects.

The project will focus on three essential services:

* **Logistics Delivery outside port limits**: Pioneering automated ship-to-shore and ship-to-ship logistics, including ground-breaking deliveries to moving vessels steaming into port.
* **Environmental Monitoring of vessels**: Implementing drone-based air quality and greenhouse gas emissions monitoring on novel small UAS, delivering a comprehensive, real-time service.
* **Infrastructure Audit & Security in the port:** Enhancing asset and infrastructure security with advanced drone-based audit and surveillance capabilities in automated 'drone-in-a-box' technology.

The services will drive Smart Shipping in the following ways:

* **Logistics Delivery outside port limits**: Allowing vessels to access ship chandelling services up to 200km from port promotes 'just in time' shipping, reduces vessel fuel burn, and reduces reliance on emergency helicopter delivery.
* **Environmental Monitoring of vessels**: Allows for live, independent verification of compliance with the International Maritime Organization's (IMO) sulphur cap. This method is more efficient than relying solely on onboard sensors, coastal fixed sensors, or aerial surveillance from helicopters.
* **Infrastructure Audit & Security in the Port:** This will improve health and safety, improve response times, and reduce the number of diesel-powered patrol boats and vehicles.

We will assess current and future needs, compare them with available and emerging drone technologies, and conduct experimental test flights to verify their suitability for maritime use. The project will identify large-scale drone adoption's economic, environmental, and operational benefits, address critical barriers, and provide actionable recommendations.

Our findings will be shared widely to benefit the broader industry, with plans for future demonstrations and the commercial launch of new services. BlueWater will position the UK as a leader in digital port operations, fostering new skills, enhancing export potential, and significantly reducing greenhouse gas emissions.